Do post receptor binding events decide the fate of mycobacteria in bovine macrophages?

Technical abstract
This project aims to address the following: (1) Does the mycobacterial-species specific response of bovine alveolar macrophages and virulence of M.bovis relate to usage of particular pattern recognition receptors (PRR) on the alveolar macrophage surface? (2) Which AlvMa signalling pathways are activated by M.bovis, BCG and Mltuberculosis? (3) Can the differing pathogenicities and virulence of M.bovis, BCG and M.tuberculosis be forecasted by the point at which the MAPK pathway is blocked? - analysis at the protein level. (4) Use of inhibitors to further analyse production of CXCL8, TNF and NO by AlvMa infected with M.bovis, BCG and M.tuberculosis. (5) Using siRNA to confirm roles of different pathways in the AlvMa activation by M.bovis, BCG or M.tuberculosis.